Understanding Sodium Carboxylate Structures in Diesel Fuel and Deposits

There have been reports of internal injector deposits causing problems in diesel engines since 2008. Such problems cause rough idling, power loss, high emissions, high-pressure fuel pump wear, injector sticking, internal component corrosion and engine failure. These reports coincided with introduction of common rail diesel injection systems and of ultra-low sulphur fuels introduced because of emission regulations. This is clearly a green issue which requires resolution by the industry.

Injection systems have design features that are more conducive to deposit formation. The changes to fuels have also affected their ability to solubilise deposits. Deposits formed are complicated, frequently mixtures of inorganic and organic compounds.

One sub-group of this complexity of major interest is "sodium soaps" (carboxylates). Work with different sodium precursors, sodium hydroxide and sodium 2-ethylhexanoate, a fuel soluble salt, shows that interaction with monoacid lubricity additives produces filter blocking or injector sticking. With the use of various soluble sodium salts to undertake research on internal diesel injector deposits (IDID), and possible standard engine tests being introduced, it is imperative to gain more understanding of this chemistry. Current interest in IDID from sodium carboxylate sources is escalating both in the USA and Europe. Recent literature has seen a proliferation of engine testing studies, some using "fuel soluble" sodium salts as candidate reactive precursors for possible interaction with different carboxylate species.

The field based reaction the community is trying to mimic is:

NaOH (aq) + RCOOH ----------------> RCOONa + H2O

Obtaining repeatability of this simple "soap" forming process when contacting aqueous base with fuel is challenging and the current approach of using "fuel soluble" sodium salts as substitutes is extremely complex. Reaction chemistry is being attempted throughout the diesel fuel system, from fuel tank to injector tip. There are added complications of a two-phase system, ligand coordination stoichiometry, competing metals, unknown solubility factors, acids from fuel impurities, and impurities from water including metals such as calcium.

Recent unpublished engine test work by Innospec shows that the NaOH to ligand molar ratio dictates injector sticking as a result of different structures forming on the injector needle. Though surprising from a traditional ionic carboxylate model from aqueous systems, it is unsurprising viewed in the light of modern metal-organic and coordination chemistry from organic diluents. Molecular organic frameworks of ladders, clusters and inverse micelle structures are known.

Work Programme: To explain the engine test results it is proposed to synthesise compounds and to grow single crystals and determine the structures of these carboxylates with changes in stoichiometry, first in simple organic solvents, then with for example trace water present. Resultant complexes will be studied with regard to their structure and ability to be solubilised by diesel. Attempts will be made to synthesise these same complexes in diesel and compare their properties, and to correlate structurally to injector needle deposits.

Overarching Aim: To prepare and characterise these different structures to enable understanding of their different properties in fuel. Results will have major implications for fuel technology worldwide.